Understanding how servitization can impact UK economic productivity and environmental performance

This programme will establish evidence on how servitization impacts both economic productivity and environmental performance (i.e., net-zero and the green economy), and use these insights to influence industrial policy and practice in the UK. It will explain whether, when, and how to encourage the adoption of servitization to maximise the economic and societal impact. The programme will begin by (i) developing a strong theoretical foundation based on prior research on business model innovation and value networks, then (ii) engage in theory building through collaborations with a range of industrial partners that are adopting servitization. These insights will (iii) enable econometric models to quantify impacts on productivity and environmental performances, and through experimentations with these (iv) identify a range of scenarios to maximise the benefits to the UK. Deliverables will include (i) an open-access repository for the scientific, policy, and practice communities, (ii) a set of reference models which will allow firms to translate our findings quickly to shape industrial best practices, and (iii) a series of policy and practice papers and associated workshops and events to influence decisions around industrial policy associated with productivity and de-carbonisation.